GENSSIS (Gravitational Energy Storage & Synchronous Inertial Stability)

The application of existing technologies through a focused consortium of industry expertise is central to the

impact of this project. Six UK companies will be involved in a detailed coordinated study into the feasibility of

developing a technology based on a gravitational potential energy concept and its potential to provide zero

emission ancillary grid balancing services to National Grid Electricity Transmission plc. There has never been a

more appropriate time to search for viable technologies that can provide cost effective, reliable, solutions to

the critically important problem of reducing carbon emissions. The project has merged many existing, proven

technologies into the design to function in a completely new area of operation. For example, heavy lifting and

borehole technology from the offshore oil and gas industry, and new age products such as synthetic rope,

provide cutting-edge solutions when integrated within this innovative scenario. The project is also

commercially innovative in that it has identified a commercial utility application for its ability to re-produce

electrical energy without involving carbon emissions or toxic chemicals.